Joanna Power - Lylo Products

Reducing water use and increasing energy efficiency are two significant global challenges in creating a more sustainable world. Lylo plans to tackle both issues within the laundry market by creating a circular washing machine -- a household aerating washing machine that reuses waste shower water.

Lylo's product works by collecting waste shower water in a unique portable tank-mat that can be placed inside the shower tray while showering. This tank-mat is then easily transferred and attached to our washing machine unit. This unit reuses the water to wash 3kg of clothes without the need to heat the water as it innovatively aerates detergents to save 80% of the energy otherwise used in each wash.

During this project, Lylo plans to develop the current proof of concept 'rig' to a prototype product into a viable working prototype ready to be tested by users.